Identifying and responding to the trauma of maltreated children

This project led by Dr John Devaney at Queens University Belfast will look at whether children who have been abused can be assessed for post-traumatic stress disorder by frontline staff. It will also carry out a randomised control trial of trauma focused cognitive behavioural therapy with these children including a cost benefit analysis.